Functional and Green End-of-life Nanocomposites: Design, Processing and Characterisation

There is currently a timely opportunity to create dramatically improved green (renewable) and environmentally-friendly biodegradable materials for high volume, low load, and low cost. By manufacturing new bacterial cellulose reinforced bio-derived polymer nanocomposites, a new class of hierarchical composites with both much improved mechanical and environmental performance, as well as reduced through-life costs will be possible. The resulting product will be made completely from renewable resources, and will be totally biodegradable. We are expecting greatly improved materials for which three major applications are envisioned: fibre reinforced green nanocomposites for the automotive and construction industry and foamed nanocomposites as novel insulating materials for the packaging and construction industries.